Astrophysics and Cosmology - Sussex Consolidated Grant

This proposal seeks funds to continue an extensive programme of research into extragalactic astrophysics and cosmology, by addressing some of the most pressing astronomical questions of our time, such as "What are the fundamental constituents of the Universe?", "What is the nature of inflation and dark energy, believed to drive accelerated expansion in the early and late universe", "What processes govern the formation of the largest objects and structure in our universe?, and "how do galaxies form and evolve"? We will do this by combining theoretical work, much of it using high-performance computers, with multi-wavelength observational surveys. We will apply advanced techniques for making numerical predictions, data analysis and modelling, and deploy our skills through a series of international projects.

The research consists of ten varied but interconnected projects, each involving one or more faculty members and researchers, that can be collected into three broad themes: Early and late universe cosmology; Galaxy simulation and modelling; Galaxy and cluster observations. In summary:

Early and late universe cosmology: a series of projects will address theoretical predictions and observational constraints on inflation, dark energy and large scale structure. A particular focus of our work is the use of non-Gaussianity as an observational probe. We will be making new detailed predictions for large-scale structure non-Gaussiannity shapes from inflation and defects, and also study in detail a series of non-linear effects that are known to be important even if there is no primordial signal. This work will advance knowledge in how to extract information about new physics from cosmological observations as well as enabling precision studies of the late universe. These projects exploit STFC involvement in the Planck Surveyor Satellite and the COSMOS supercomputer.

Galaxy simulation and modelling: we will use new Petascale computing facilities to carry out detailed studies of the formation and evolution of the first structures, and make statistical predictions that can be used in the exploitation of new observational facilities such as LOFAR, ALMA and SKA. As well as detailed reionization and galaxy modelling, we will also use simulations and semi-analytic models to simulate sky data to optimize techniques for signal extraction, in particular for our involvement with Euclid.

Galaxy and cluster observations: We will use the Galaxy and Mass Assembly (GAMA) database to resolve various questions about dwarf galaxies, such as where they are formed, and the star formation rate varies. Using data from VISTA-VIDEO and HerMES surveys we will answer questions about the different forces at play in star formation and galaxy activity. Using observations from Herchel and ALMA we will study the formation of stars in the early universe, exploiting simulations of galaxy populations to make predictions for detailed comparison. Using data from the Dark Energy Survey, we will develop a new catalogue of galaxy clusters that we will use to measure a fundamental cosmological parameter, the amplitude of matter fluctuations.

Potential impact
There are three main strands to the expected impact of the astronomy research we carry out at Sussex.

The first strand is through the communication of the science results themselves. This is of benefit to the general public. Specifically: local and national news and documentary audiences, science festival attendees (notably at the Brighton science festival), theatre and cinema goers, popular science book readers and school children, school teachers, local community. These groups benefit either through a cultural enrichment and/or through increased awareness and understanding of science issues.

The second is through the development and utilisation of new and innovative statistical and computational methodologies that we will transfer from astronomy to other socio economic areas of impact. Specific beneficiaries are expected to include: people living with Cystic Fibrosis or Alzheimer's disease who would benefit from enhanced health and well being through applications of improved statistical techniques to improve diagnosis and treatment methods. People in areas affected by flooding would benefit from improved environmental impact reduction through new computational models for water flow. There is also the potential benefit to the local and national economy through the commercialisation and exploitation of these techniques perhaps through spin out companies.

The third strand is a benefit to the local and national economy (e.g. the health service, the finance industry, IT sector and education) through the training of skilled people for non-academic professions.